Oral histories of refugee lives in Scotland 1974 - present

By collecting oral history testimonies the project will build up a picture of how members of refugee communities in Scotland experience everyday life alongside significant events in modern history - the referendum of 2014 and Brexit being the most recent. Scotland has a rich history of migration but the experiences of refugee lives, aside from challenges faced as a direct result of immigration status, are missing from the record. The project will develop and trial appropriate methodological approaches for doing oral history with refugees and asylum seekers